Improving International Tourist and Local Visitor Experience along the Coast of Ireland: Maritime Trail app

The modern cutting edge technological solutions available in the world of AR, 3D and binaural acoustic rendering provide an exciting pathway to bring the impact extent of our previous AHRC-based project onto the next level.

Taking into account parameters of Ulster University's collaboration with the National Museums of Northern Ireland (NMNI) as partner organisation aligned to the University-wide and project specific confidential agreements, we aim to strengthen our partnership with NMNI and provide bespoke solutions to a number of problems they are currently facing, e.g. presentation and preservation of museum collections, as well as captivating and attracting new and diverse audiences educating them in local traditions and industries.

It is also the mutual aim of this project and of NMNI maritime section to inform both national and international public in the vital importance of vernacular maritime tradition in cross-border cultural, economic and social contexts of the Irish Sea and Atlantic coast of Ireland, from Downpatrick to Giant's Causeway, from Rathlin to Donegal, enriching visitor experience in locations where vibrant maritime traditions of vernacular boat building and fishing existed in the 19th and 20th centuries.

We propose to build an interactive mobile-based application for Android and iOS that will open these hitherto unknown locations in Ireland to international tourist visitors and local citizens. Reaching out to English and non-English speaking audiences, the application will be furnished with a multilingual interface. It will be free of charge for download at Ulster Transport Museum at Cultra (NMNI) and from App Store/Google Play Store.

The application will provide a solution to navigating a highly sophisticated network of maritime locations along the Irish coast, simultaneously educating its users in the complexities of co-existence of man and sea, development of vernacular fishing industry and culture in Ireland from its growth in the 19th and decline in the 20thcentury, and the once rich tradition of stories and songs connected with certain place-names and landscape markers that come from our Stories of the Sea: Maritime Memorates in Ireland and Scotland collection, an outcome of our previous AHRC-funded project of which the present application is a follow-on.

Within the framework of the proposed interactive application these personal narratives, ranging from 100 years, collected in various parts of Ireland, will provide an aural background to the locations under consideration, revealing a rich tapestry of themes, from stories of shipwrecks to near escapes, from talking seals to prophesying mermaids, from personal tragedies to anecdotal family happenings of comical nature.

The application is based upon the mobile-operated prototype which we hope to fine-tune and expand within the framework of the present project. Building upon knowledge exchange with NMNI, an interactive application proposed by the project will test the potential application of ideas emerging from the research in different fields (heritage; AR; screen design; sound technology), establish academic knowledge exchange with the new user community (the museum sector practitioners), foster interactive public engagement, providing an innovative, engaging and emotionally captivating educational and recreational pathway for international visitors and local citizens alike.